LHCb Trigger based B physics analysis

The student will develop the selection for the analysis before data taking and reconstruction of decay channels required to correct for systematic bias of the detector to correct the electron/muon reconstruction efficiency ratio and evaluate the trigger efficiencies. Data throughput for a defined cost and power envelope will be analysed to understand effects of residual misalignments and calibration issues in data reconstruction. Highly parallelised data monitoring and calibration for the new VELO pixel detector will be developed.